Interpretable machine learning for complex manufacturing processes.

This PhD focuses on interpretable reinforcement learning algorithms for the multi-physics control and optimisation of complex manufacturing processes. The manufacturing process under investigation in this project is metallic powder-bed 3D printing (electron-beam melting EBM). A key research challenge is to understand how complex information propagates in ML structures, and how this information can be used to enable advanced automated process control (within the context of advanced manufacturing).